Who Builds the Nest? Her? Him? Them?

A bird's nest protects chicks and young from predators and the environment, and in many species represents a crucial step in successful reproduction. Across the avian tree of life, however, it remains unclear what factors determine who builds the nest, whether it is the male, the female, both parents, or a group effort that constructs the nest. Additionally the degree of parental contribution to building can vary substantially. Although some work has been done investigating interspecific variation in sex-specific contributions to nest building in Western Palaearctic birds, little is known about how these patterns may apply globally, particularly with respect to tropical birds. Questions that remain unanswered include: How do different sex-specific contributions to nest building relate to species-level variation in sexually-selected strategies, predation, or cognitive abilities? What are the consequences of these sex differences for key life history traits? A strong understanding of the global correlates of sex-specific contributions to nest building would help elucidate the causes and consequences of variation in nesting behaviours, as well as the overarching link between sexual selection and parental care.
Building on a pre-existing database of sex-specific nest building behaviours, and drawing on the wealth of avian trait data published in the past 5 years, this project will use modern phylogenetic comparative methods to investigate the key social, ecological, and environmental correlates of sex-specific nest building. There may then be scope to examine the applicability of these broad-scale patterns to local procceses with lab experiments (zebra finches, Taeniopygia guttata) and/or field work (blue tits, Cyanistes caeruleus, or white-browed sparrow weavers, Plocepasser mahali).